Meta-analysis of time-to-event endpoints with individual patient data

When a number of clinical trials have been carried out to evaluate the effectiveness of a new medical treatment, it is desirable to combine the evidence from these studies. This will support evaluation of the usefulness of the treatment and its adoption as an accepted form of treatment.In this research, we will develop the means of most effectively combining information from studies with a primary goal of delaying an adverse event such as disease remission or death.

Technical abstract
Our aim is to investigate the area of individual patient data time-to-event meta-analysis from a methodological point of view. We plan to address problems that are known to exist in the analysis of survival and competing risks data, and have been discussed in the literature. Extensions of this work to the meta-analysis framework present new challenges that need to be addressed. We propose the development of parametric models as an alternative to the widely used proportional hazard models. This will provide additional flexibility in terms of modelling different data structures and will also allow the combination of various data structures in the analysis, with the appropriate choice of distributions. Furthermore, the development of non-parametric methods for analysing time-to-event data will provide useful tools for exploring the nature of the data, with no underlying assumptions about their structure. Novel approaches in meta-analysis of time-to-event individual patients data will give insight in the exploration of heterogeneity amongst the studies under investigation. The parametric approach will provide a useful environment for assessing and testing for heterogeneity. Additionally, the presence of informative censoring can be explored within the competing risks framework, and methodology that allows for the presence of more than one endpoint will be developed, inspired by already existing methodology for the analysis of single studies. The analysis of studies under model misspecification, especially for small treatment effects, is of great interest, as well as the ability to perform comparisons between more than two treatments, using both direct and indirect evidence. Finally, the assessment of our methods through well-designed simulation studies and application to past trials, as well as the software development for the execution of these methods, are integral parts of the proposed research.